3D nanoscale metamaterials for the Versatile Engineering of Resilient Sustainable Environments (3D-META-VERSE)

Metamaterials are artificial materials that exhibit extraordinary properties to manipulate light, sound, and heat in ways not found in nature. They promise transformative impact across sectors, from ultra-efficient computing and advanced diagnostics to sustainable energy and clean water technologies. However, the commercial rollout of metamaterials remains limited due to fundamental challenges: high fabrication costs, limited scalability, fragmented research efforts, and a lack of sustainable production methods.
To address these barriers, the 3D-META-VERSE Research Project will establish a world-class UK centre for the design, scale-up, and real-world deployment of sustainable nanoscale metamaterials. Building on the UK’s internationally recognised strengths in materials science, simulation, and nanomanufacturing, the Hub will create an integrated, end-to-end innovation pipeline, from theory and digital design to prototyping, fabrication, and commercial translation. It is purposefully structured around three tightly integrated demonstrator streams, each aligned to UKRI strategic priorities and industry needs:

MetaFab: AI-guided, scalable fabrication methods, including master template creation, injection moulding, and self-assembly. MetaFab will embed low-energy processes and circular economy principles from the outset, supported by sustainability metrics and lifecycle analysis via the shared MetaStructExtractor platform.

MetaSense: Next-generation healthcare sensors, including mid-infrared and chiral biosensors co-developed with clinical partners such as Barts NHS Trust. These platforms will target early diagnostics for neurodegenerative diseases and cancer, supported by real-world validation and clinical feedback loops.

MetaCompute: Photonic and quantum computing systems using metamaterials for energy-efficient signal processing and AI acceleration. This includes compact delay-line architectures, neuromorphic platforms, and photonic logic gates, in collaboration with partners like Microsoft and Oxford.

All demonstrators will share common digital, simulation, and fabrication infrastructure to ensure programme coherence, interoperability, and efficient use of resources. The central enabler is MetaStructExtractor, a shared, AI-powered platform that integrates physics-informed simulation, sustainability benchmarking, and manufacturability assessment. By embedding environmental impact and scale-up readiness into the design process, MetaStructExtractor ensures that every prototype is viable not only in the lab but also in industrial production.
This programme targets cross-sector transformative impacts:

ICT: Achieve a 20% reduction in energy consumption in data centres and IoT devices, potentially cutting 2 million tonnes of CO2 emissions per year.

Renewable Energy: Develop sustainable energy harvesting and storage platforms while reducing reliance on rare earth materials by 30%.

Environmental Sustainability: Enable next-generation wastewater management, microplastic filtration, and industrial energy efficiency, delivering 10–15% energy savings.

The team is anchored in London, drawing on fabrication capabilities at the London Centre for Nanotechnologies and the Henry Royce Institute (Imperial). It is supported by regional centres of excellence:

Scotland: Nanophotonics and quantum devices for MetaCompute.

Midlands: Smart energy and environmental sensing, co-created with the UK Metamaterials Innovation Hub (MIH).

This distributed model enables regional impact and maximises access to the Team’s advanced facilities. Key partnerships with leading technology firms such as STMicroelectronics, QinetiQ, and IBM will drive industrial relevance and de-risk commercial translation. International collaborations (e.g. Intellectual Ventures) ensure global market connectivity, IP leverage, and open data exchange.
To build long-term capacity, the Hub will train 13 PhD students and 8 postdoctoral researchers, embedded in demonstrator teams with industrial mentorship and interdisciplinary skills development. It will offer hands-on technical training, industry secondments, and discipline-hopping exchanges. In collaboration with the UK Metamaterials Network, the Project will also support early-career-led innovation via a streamlined Flexible Fund, aligned to cross-demonstrator priorities and focused on inclusive, scalable impact.